Newton Fund - CLEPSYDRA - a behavioural customer engagement solution for the Brazilian water challenge

Managing water supply is one Brazil’s greatest challenges. Encouraging more sustainable behaviours amongst consumers around water use is widely recognised as making a critical contribution to this country wide issue, whilst at the same addressing key problems such as water affordability and consumer delinquency. With Utility companies still relying on untargeted letters posted/e-mailed in high volume to educate consumers, it is this
unmet market need that Advizzo Ltd (UK) & Sinapsis Energia (Brazil) seek to address through the development of a novel cloud based consumer engagement solution aimed at the Brazilian Utility market. The approach combines the concepts of Big Data, behavioural science and machine learning to produce actionable insights to predict where issues such as poor water practice, delinquency and pipe blockages will occur and in turn produce tailored intervention material for consumers which seek to encourage new sustainable behaviours.

This project aims to reduce reduce the rates of debt and fraud of the water supply. This promotes UN Sustainable Development Goal 6 (“Ensure availability and sustainable management of water sanitation for all”). Reducing the rates at which customers commit fraud using behavioural techniques not only enables more money to be invested by the suppliers into cleaner water and sanitation, it also ensures that customers stay connected through safe and sanitary means that also connects to the sewage systems.